Process improvement to increase quality and yield, and new product prototyping by Jellagen Pty Ltd to explore new manufacturing processes utilising jellyfish derived medical grade Type I and Type II collagen.

Jellagen Pty Ltd (JPL) aims to conduct a Proof of Concept research project to optimise and
refine the processing of jellyfish derived biomaterials to provide an efficient and cost effective
route to manufacture a GMP and medical grade Type I and Type II collagen product for
medical device & healthcare applications. The project aims to evaluate the potential of
applying a range of novel engineering techniques to the marine biomaterial for the
downstream development of improved collagen extraction techniques to produce medical
grade material. This novel source marine biomaterial will then be evaluated for its potential
to be developed into a range of membrane based scaffolds that could be applied to the
manufacture of synthetic organs, aesthetic procedures and personal healthcare products.
Biomaterials are considered to be one of the most attractive market segments within the
medical device market with the potential of developing novel products of diverse application
potential